National Innovation Centre for Ageing (NICA)

The proposed National Centre for Ageing Science and Innovation (NASI) will use high quality research and innovation, from one of the leading ageing research centres in the world Newcastle University, to solve societal challenges and create new economic opportunities. NASI will bring together, in one centre, world-leading scientists from a range of key disciplines to work together with industry, the NHS, the public and public sector to create a critical mass of expertise in the ageing and innovation arena and to develop, evaluate and, with industry, bring to market products which optimise health and wellbeing as people age.